Neural Representations of Learned Quantitative Information in Drosophila Melanogaster

The area I wish to focus on is the neurophysiology of memory and related diseases.
In particular, I am interested in two fundamental questions. Firstly, the physical
structures in the brain which underlie memory, and secondly the way in which
information is encoded by these structures.
In order to research these questions, I hope to focus on the molecular biological
processes involved in memory. Though great progress has been made in
understanding memory since the concept of synaptic plasticity was first formulated
by Donald Hebb in 1949, including advances such as the discovery of long-term potentiation, a fuller understanding of how neuronal networks generate behaviour
has remained elusive.